Intrapersonal Aggregation

In the field of population axiology, philosophers rank different populations in terms of their goodness, where the populations differ with respect to the number of persons who exist or the identities of those persons. They might ask, for example, whether it is better that ten billion very happy people exist or that ten trillion quite happy people exist. We might understand questions of population axiology as questions of interpersonal aggregation: how the does the goodness contained in each person's life combine to determine the goodness of the population as a whole? Over the past few decades, ideals have been sketched out, answers have been proposed, and objections to these answers have been levelled.
A counterpart question has received less attention. This is the question of intrapersonal aggregation: how does the goodness contained in each moment of a person's life combine to determine the goodness of that life as a whole? This question concerns moments rather than persons, but it is structurally akin to the question of interpersonal aggregation. These similarities mean that I can use the literature on interpersonal aggregation to explore the question of intrapersonal aggregation. This is what I plan to do in my DPhil thesis. Afterward, I will assess the implications of my answer for global priorities research: that field of enquiry concerned with how we can use our limited resources to do as much good as possible.
The question is relevant for global priorities research because, in order to improve people's lives effectively, we need to know what makes lives good. Almost all current measures of well-being assume that lifetime well-being is a simple sum of momentary well-being. That is, they assume that we determine how good someone's life is by adding up how good their life is at every single moment. However, this view implies that a life of eighty years of perfect happiness is worse than an extremely long life in which every moment is barely worth living. Most people find this implication implausible. Therefore, we have good reason to search for some better view of intrapersonal aggregation. One such view that seems promising is an intrapersonal 'critical level' view, according to which momentary well-being increases lifetime well-being only when it exceeds some critical level of goodness. On this view, living a life barely worth living does not increase lifetime well-being, no matter how long one lives for. Only moments of substantial happiness contribute to how good one's life is. Moving to a view of this kind may lead us to revise our judgements about which interventions do the most good. We might decide to make a person's better moments even better, rather than making their mediocre moments less mediocre.
However, the case is not entirely clear-cut. Critical level views of interpersonal aggregation suffer serious problems, and critical level views of intrapersonal aggregation might be similarly afflicted. We might then be tempted even further away from the 'simple sum' view discussed above. Perhaps it is simply impossible to determine the goodness of some moment of a person's life without reference to that life as a whole. One might adopt a kind of literary view, according to which assessing the quality of a life is like assessing the quality of a novel. One cannot judge a novel by judging each chapter in isolation and then plugging each value into some function. Rather, one has to consider how each chapter relates to all others and to the novel as a whole. Perhaps the case is the same with a person's life. One cannot determine its goodness without knowledge of its overall narrative and direction. If this is so, we must be sensitive to a person's entire course of life in order to intervene effectively. This result would be a major departure from current work on both global priorities and intrapersonal aggregation. I hope to determine whether such a departure is necessary.